Market Evaluation of proposed point of care medical diagnosis and monitoring through the measurement of ammonia in breath using a hand held device containing an electrochemical sensor selective to this analyte.

There has been a considerable research into chemicals in breath linking their presence, or
excess, with disease or disorders. There are over 30 diseases where research has made this
link. Diagnosis is often dependent on the analysis of blood, saliva,urine and stools. It can be
invasive or unpleasant for the individual, and there can be significant Laboratory delays in
obtaining results. A point of care hand held device capturing breath for speedy diagnosis and
management of disease has high potential for medical and home use.
Breath tests are currently available for lactose intolerance and for management of asthma
inflammation. The equipment is expensive and bulky limiting uptake.
Our initial market research has indicated that elevated levels of ammonia are associated with
nine different conditions. Our aim is to develop a hand held breath device using an
electrochemical sensor to measure ammonia, as the first of a range of breath diagnostic
devices.
Two attractive indications for breath ammonia are measuring the effectiveness of dialysis in
end stage renal disease, and in the diagnosis of Helicobacter Pylori infection.
This proposal will carry out in depth analysis of these potential markets including market
referencing with consultants and General Practioners.